CREST: Centre for Research and Evidence on Security Threats

The social sciences have made important contributions to our understanding of security threats and the skills and technologies that can mitigate them. However, these contributions have yet to achieve their full impact on practice for two reasons. First, they draw on a diverse set of disciplinary perspectives and epistemologies, and are rarely understood holistically. As a result, there remains much to be learned from their systematic integration. Second, many contributions have been made without a full appreciation of the challenges and constraints faced by the security and intelligence agencies. There is thus a need to facilitate researcher-stakeholder exchanges that promote understanding and empower researchers to make impactful contributions.

The Centre for Research and Evidence on Security Threats (CREST) will deliver a world-class, interdisciplinary portfolio of activity that maximises the value of social science to countering threats to national security. CREST brings together leading researchers from seven disciplines, government and industry stakeholders, and communication specialists to coordinate an international network of excellence that delivers five Agendas. These Agendas seek to enhance the skills and understanding of agency practitioners, develop capacity and capability in academia, build mutual understanding between stakeholders and academia, and maximise the impact of social science research and analysis.

The KNOWLEDGE SYNTHESIS AGENDA will deliver state-of-the-art reviews that address key stakeholder questions by mapping out the evidence base and by providing policy and 'best practice' recommendations. Each participating Institution will lead one of five programmes: Actors and narratives; Ideas, beliefs and values in social context; Understanding and countering online behaviour; Eliciting information; and, Protective security and risk assessment.

The ORIGINAL RESEARCH AGENDA will build on Knowledge Synthesis by generating theoretically motivated, high-quality new research that either addresses gaps identified in the existing literature, or demonstrates the operational relevance of existing knowledge to stakeholder contexts.

As part of the Knowledge Synthesis and Original Research Agendas, £1.89m of CREST's funds will support COMMISSIONED ACTIVITIES, including synthetic reviews, workshops, toolkit development, and research projects. Funds will be allocated via a transparent and competitive process that delivers scientific excellence, stakeholder relevance, and value for money.

With support from an Advisory Board and Programme Ambassadors, the COMMUNICATION AGENDA will use a range of innovative media (e.g. video briefings, interactive toolkits) to ensure that outputs from the Knowledge Synthesis and Original Research Agendas are communicated effectively to a range of audiences. Target audiences include intelligence officers to improve operational effectiveness, policy makers to support evidence-based policy, industry to help generate sector growth, and the public at large to increase awareness of the challenges faced within the UK.

The NETWORKING AGENDA will deliver a range of events (e.g. workshops, 'hackathons') that support interaction between research and stakeholder communities at both strategic and grass-roots levels. These events will draw together a community of contributors leading to new and innovative contributions to theory and practice.

The CAPACITY-BUILDING AGENDA will ensure the long-term sustainability of CREST while also delivering a step-change in capability in three areas: (1) the next generation of researchers and educators within the discipline (e.g. through PhD training); (2) the formal professional development of officers in the intelligence agencies (e.g. through online training, secondments); and, (3) the economic effectiveness of industry (e.g. SMEs) through knowledge exchange

The funding for this grant comes in part from the UK security and intelligence agencies.

Potential impact
CREST's activities are designed to bring a step change in the understanding and evidence base available to stakeholders and public audiences. The KNOWLEDGE SYNTHESIS AGENDA will deliver state-of-the-art reviews framed to address stakeholder questions, while the ORIGINAL RESEARCH AGENDA will develop this evidence base in areas identified by stakeholders as being of the uppermost importance. The COMMUNICATIONS and NETWORK AGENDAS provide the platform for wide impact both by guaranteeing that existing research reaches its beneficiaries and by promoting new dialogues between parties interested in a range of practice and policy issues.

Benefits

The benefits of CREST's activities include:
- More Informed Decisions. Our KNOWLEDGE SYNTHESIS AGENDA will translate research evidence into practical insights that stakeholders can easily use
- Improved Accountability. The evidence base provided by our outputs will strengthen the basis on which stakeholders form their practices and policies
- New Practices. Our ORIGINAL RESEARCH AGENDA will develop practices that are more effective and efficient (e.g. for interviewing)
- Better Value for Money. By documenting the basis of our guidance, stakeholders can consider their local constraints and identify the solution most appropriate for them
- Public Reassurance. Sharing knowledge about the effectiveness of security practices (in ways that do not compromise security) will help the public gain an understanding of, and confidence in, the work of the responsible agencies

Beneficiaries

The UK SECURITY AND INTELLIGENCE AGENCIES, the National Crime Agency, the Research, Information and Communications Unit (RICU), and the Police Services of the UK and Northern Ireland are the principal beneficiaries. The Actors and Narratives and Ideas, Beliefs and Values in Social Context Programmes will enhance investigators' understanding of the aetiology of extremism and other threats. The Understanding and Countering Online Behaviour and Eliciting Information Programmes will improve a range of investigative and operational capabilities in face-to-face and online contexts. The Protective Security and Risk Assessment Programme will enhance the tools and evidence available to the Centre for the Protection of National Infrastructure and wider commerce seeking to protect against threats.

INTERNATIONAL AGENCIES, particularly those within the 5EYES community, will also benefit in the ways described above. For example, the Eliciting Information Programme will make significant contributions to practice within the FBI's High-Value Interrogation Group. Similarly, the Ideas, Beliefs and Values in Social Context Programme will support the Australian Government's 2014 CVE programme and its emphasis on working with communities.

POLICY MAKERS tasked with delivering the UK Government's CONTEST strategy, particularly the PURSUE and PREVENT pillars, will benefit from original research that sheds light on effective, ethical methods of investigation and prevention. They will also benefit from opportunities to solicit expert feedback at CREST's networking events.

RESEARCH UNITS/LABORATORIES such as Dstl will benefit in two main ways. First, the Knowledge Synthesis outputs will reduce the need for in-house reviewing, expediting project start-up times and freeing resource for classified research. Second, our original research findings will provide 'benchmarks' against which to evaluate in-house solutions, while the data itself may provide a 'test standard' for evaluating new solutions offered by vendors.

SMALL-MEDIUM ENTERPRISES developing technologies relevant to national security will benefit from the opportunities for engagement provided by our Network Agenda, as well as opportunities for accessing academic excellence provided by our Capacity-Building Agenda. They will particularly gain from engaging in offered collaborative studentships, which will facilitate access to world-class research at low cost.